Pocket Time Travel

We are thrilled to unveil the inaugural game "Smoky Mysteries" (working title) of our brand new AR series, "Doorways". Step into the fog-laden streets of Victorian England and join Chief Inspector Frederick George Aberline on the year's biggest police case. Your mission? Solve the murder of an enigmatic stranger whose death is shrouded in secrets and deception.

Immerse yourself in a world where every clue and puzzle brings you closer to uncovering the victim's true identity, all while offering a glimpse into the intricacies of Victorian life. As whispers of Jack the Ripper fill the air, you'll soon discover that this case is no ordinary homicide---it's a sinister cover-up.

Will you unravel the mystery and reveal the truth? The choice is yours, but beware: the truth is never black and white. Will your actions bring justice, or will you in turn hurt innocent lives?

Doorways is a format of pocket Augmented Reality (AR) interactive stories that are geo-locked and easily adaptable to a multitude of simultaneous locations. Imagine an outdoor historical escape-game that fits in your pocket, a doorway into another world. We are creating a game series format for smartphones combining AR, audio narrative, open world gaming mechanics and GPS tracking to seamlessly turn real world locations into a game arena by using GPS and AR technology to transform specific locations into an epic adventure. Aimed at players aged 12 and up, Doorways is for casual gamers; immersive and escape room enthusiasts; history & pop culture fans and last but not least, tourists.

Each episode will place you, the player, in a specific historical period and location that you get to explore by walking around the game map. You can engage with game characters inspired by real historical or cultural figures, find clues, solve puzzles and intrigues, all by moving in the physical world around you. Our aim is to engage with players by creating fun and educational games. History is in the details, and it's not just the famous and infamous who shape it: Doorways offers a window into the stories that shaped our culture.